Project ARCHER

Project ARCHER will deliver a 200kW+ regulated voltage output fuel cell system that is designed to meet the certification and life requirements of heavy duty automotive applications.

Intelligent Energy will develop a new IE-DRIVE HD fuel cell system by coupling an established core stack design with balance of plant components developed to meet life and certification requirements. A specific ISO 26262 ECU will be developed by GEMS to facilitate this. Lyra Electronics will develop a multi-input DCDC converter which ease integration by providing startup-power requirements to the fuel cell.